Data-driven evaluation of designed proteins using structural features, machine learning and cell-free expression systems

Proteins are the biological molecules that perform almost all the biochemical work that is necessary for life. Native proteins have a vast array of functionality as catalysts, materials, signalling molecules and more. They also have applications outside of their natural context as therapeutics, sensors and industrial feedstocks. De novo protein design aims to find new protein sequences with useful properties, that we can use to solve challenges across scientific areas. Unfortunately, most designed proteins that are tested in the lab fail to express in cells, making protein design costly and unreliable. In this PhD project, a user friendly web server called DEsigned STRucture Evaluation ServiceS (DE-STRESS) was developed, which generates a set of physico-chemical properties from structural models, in order to evaluate designed proteins. These properties were demonstrated to be predictive of in vivo protein production levels and were shown to vary systematically across half a million AlphaFold2 structural models, from 48 different organisms, to such an extent that the tree of life could be reconstructed. This first result is significant as it provides evidence that DE-STRESS is valuable for ranking protein designs, before experimentally testing them in the lab, and the second result suggests that the properties of proteins are optimised to their unique chemical environment, which could be used to develop more robust design methodologies. In addition to this, a method for screening protein designs in E.coli cell-free systems was developed, which can be used in the future to collect expression data at scale, in order to train better design methods and explore the main reasons why designs fail. Overall, the results from this PhD show how structural features of proteins, combined with machine learning methods and cell-free systems, can be used to increase the reliability and accessibility of protein design, so that it can be become a vital tool for researchers, in solving challenges across medicine, agriculture, energy and beyond.